Solid State Dye Sensitized solar cells

Oxford Photovoltaics Ltd is a spin-out from the University of Oxford's Physics Department. We have developed a unique new solar cell that is screen printed directly onto glass, enabling the production of windows and glazing products that generate electricity. Thes products are available in virtually any colour and provide an aesthetic solution for building facades and envelopes. This project enabled us to improve our manufacturing equipment, develop new manufacturing processes and hire engineering staff much more quickly than would otherwise have been possible.